X-ray synchrotron quantification of liquation cracking in metallic single crystals at high temperature

Transgranular Liquation Cracking (TLC) has been hypothesized as a mechanism which leads to cracking and grain refinement, this phenomenon was observed in AL-15wt%Cu alloy during indentation at 555 C where the solid volume fraction is 72%, the current understanding is that the eutectic liquid within semi solid alloys assist in the transgranular cracking of grains. It
is also thought that TLC is related to Hot Cracking which often leads to complete component rejection, it can be found in welding joints and cast components too.
The current project aims to identify the sequence mechanism by which TLC cracking occurs. This project involves performing in situ and interrupted (by rapid cooling) X-Ray tomography experiments on Al-alloys under specific loading conditions in semi-solid state with large (preferably) single crystals surrounded by eutectic liquid. The role of solutes within the eutectic
liquid and solute phase, its migration (if any) to crack tip during this controlled indentation, will be assessed by analysing the solute concentration at the crack tip. The cracking behaviour observed during in situ experiments will be correlated with microstructure, and solute concentration near the crack tip using electron backscatter diffraction (EBSD) and secondary ion
mass spectroscopy (SIMS), and Secondary Electron Microscopy (SEM).